Jump.Work - Big Data & AI In the Labour Market

Despite the increasing demand and evidence for making the right hires based on soft-skills, personality and cultural fit, UK businesses and the recruitment industry remain fairly archaic in their hiring process. Traditional screening techniques are largely based on intuition and are influenced by biases, and perceptions of the ideal candidate. The use of employment agencies is expensive and does not solve this problem as they rely only on anecdotal experience to make "better" decisions.

To address this, Jump Staff aim to develop an advanced, novel screening and job matching algorithm as part of an online recruitment platform. The algorithm will go deeper and understand candidates based on their behaviour, psychometric profile, skills & experience and uses feedback from users to generate accurate predictions for success. The resulting faster and better matches have large potential to improve employee retention and productivity -- a recent study involving 300k hires showed that employees selected by an algorithm stayed 8% longer and outperformed peers by 25% over those selected by a human recruiter. It will also result in fairer employee selection that is not subject to unfair biases and pre-conceptualised ideas of what the ideal candidate might look like. Finally the cost savings and speed involved will allow companies to recruit effectively when they have a moment of need, and ramp up their business to meet new economic opportunities, reducing unemployment time.